University of the West of England, Bristol and Family Adventures Group Limited KTP 25_26 R3

To develop AI capabilities that enhance safety and reduce risk in early-years nursery settings through both proactive prevention and reactive response.